ReadySteadyPay: Fully automated employee onboarding using AI and robotic process automation, from hiring decision to paying the first salary.

This project addresses the complexities of employee onboarding, a process filled with legal, financial, and regulatory challenges, especially for the UK's micro and small companies.

These challenges not only lead to legal and financial non-compliance, costing businesses significantly, but also drive a preference for subcontracting which can result in contractors missing out on crucial employment benefits and prevent financial inclusion and mobility. This exacerbates disparities in employment history and salary progression for vulnerable worker groups.

Utilising advanced Artificial Intelligence methods this project offers a streamlined solution which automates the entire employment onboarding journey end-to-end journey from issuing the first offer letter, over checking references and employment requirements to processing the first salary.

By automating compliance checks and document generation, this project significantly reduces administrative burdens and compliance risks.